Novel Strategies to Reduce Fat in Convenience Poultry Ranges

This project will investigate the ability to reduce levels of fat content in products that are currently fried

without inhibiting quality and taste. This project will investigate the ability to produce a product with lower

calorie content. The project partners will work together to ensure that project is in line with the macro health

trend of the food market. The project specifically focuses on the high level challenge of reducing the levels of

saturated fat and total fat. The aim of the project is improve products which ordinarily have rather high calorie

content, whilst calorie content is improved. It is essential that the products remain appealing and that their

consumer appeal will increase, in order to make the products commercially viable. This will be achieved

through analysis of the current landscape, kitchen, pilot and factory trials and market research to gauge

consumer reaction. This project will deliver a first to market solution to give the leading edge, whilst attributing

to a global first in this area of the food market.